Cyber Security Evaluation & Improvement

As a growing online business we want to ensure that our current information security controls and processes are robust enough to protect our business and our customers data from the threat of cyber attacks.